University of the Highlands and Islands and RWE Renewables Management UK Limited KTP 24_25 R4

To advance sustainable peatland management in renewable energy, this project will develop innovative techniques for peatland restoration and protection across RWE's onshore wind farms. Using full lifecycle case studies, it will test new methods for peat reuse and create guidelines for balancing renewable energy development with climate and biodiversity goals.